New Product Development for Targeted Functional Food

My project has a transformative mission: to introduce accessible, functional, and deliciously healthy snacks. Crafted for everyone, including the older population, these snacks offer targeted health benefits encompassing heart health, enhanced immunity, gut wellness, and sustained energy. This undertaking not only promotes well-being but also contributes to alleviating the NHS's burden.

At the heart of these snacks lies a meticulously chosen blend of ingredients. A symphony of nuts, including selenium-rich almonds known for their potential in reducing the risk of developing Alzheimer's, pumpkin seeds, sunflower seeds, as well as extra virgin olive oil, cold-pressed oils, and potent turmeric creates a harmonious fusion.

**Heart Health**: The synergy of almonds and extra virgin olive oil brings heart-boosting monounsaturated fats, quelling inflammation, and managing cholesterol for cardiovascular well-being.

**Immunity Enhancement**: Curcumin, a potent element within turmeric, serves as a robust antioxidant and anti-inflammatory, fortifying the immune system and enhancing defence mechanisms.

**Gut Love**: Pumpkin and sunflower seeds team up with fibre-rich almonds to offer abundant dietary fibre, fostering a balanced gut microbiome, which in turn supports digestion and overall gut health.

**Sustainable Energy**: A delicate interplay of nutrient-dense seeds, almonds, and cold-pressed oils results in a snack that maintains energy levels consistently. A balance of nourishing fats, protein, and essential nutrients ensures sustained vitality.

Expanding upon Heartfull's existing delicious flavours like masala, maple truffle, and smoked rosemary, these snacks not only tantalise the taste buds but also bestow a myriad of inherent benefits. Furthermore, our new products will be available in various formats, catering to consumption preferences at home, on the go, at work, or during school hours.

The project's journey involves meticulous recipe refinement, rigorous market testing, and strategic marketing campaigns. This comprehensive approach is designed to ensure that these health-enriching snacks are widely accessible across the UK. While I am enthusiastic about sharing project insights, I kindly request that specific ingredient lists and production costs remain confidential.

At its core, my project is dedicated to introducing a harmonious blend of delectation and well-being. By harnessing natural ingredients, including selenium-rich almonds known for their potential to reduce the risk of developing Alzheimer's, to address vital health domains, this initiative, with its diverse consumption options, stands to benefit a broad spectrum of individuals while also lightening the NHS's load and helping the UK's ageing population live a better quality life.